KNOWLEDGEABLE COMPREHENSIVE AND FULLY INTEGRATED SMART SOLUTION FOR RESILIENT, SUSTAINABLE AND OPTIMIZED TRANSPORT OPERATIONS

The overreaching goal of KEYSTONE is to support the development of a sustainable, efficient, and safe transport system, allowing enforcement authorities to access data for the purpose of checking compliance with rules applied in the transport of goods and passengers. The aim is to tailor standardised digital solutions that can be used from several realities to standardize the transport system. To demonstrate the validity of the solutions proposed, an app will be developed so that two highly diverse pilots can prove the efficiency of the KEYSTONE’s innovation. Using the gained experience to develop a seamless, interoperable, and intermodal digital transport ecosystem that can be replicated at European level. The overreaching goal of KEYSTONE is to support the development of a sustainable, efficient and safe transport system. Allowing enforcement authorities to access data for the purpose of checking compliance with rules applying in the transport of goods and passengers. The aim is to tailor standardised digital solutions that can be used from several realities in order to standardize the transport system. In order to demonstrate the validity of the solutions proposed, an app will be developed so that two highly diverse pilots can prove the efficiency of the KEYSTONE’s innovation. Using the gained experience to develop a seamless, interoperable, and intermodal digital transport eco-system that can be replicated at European level. The KEYSTONE digital solutions consists of standardised APIs for data and information sharing between transport enforcement authorities and logistics operators based on a federated approach allowing to reduce the costs of logisticsthanksto more efficient operations and interoperability, to reduce the impact on the environment thanks to data sharing, the possibility to consolidate flows and to improve safety thanks to seamless information exchange with enforcement authorities and the possibility to foster the acceptance of the CCAM solutions.